A digitised drugs audit system that will save over 251,000 hours of employee time annually in UK hospitals

Controlled Drugs are subject to detailed monitoring by the Department of Health in the UK. In the majority of acute, mental health and ambulatory settings, audits are carried out using paper. As a result, the process of completing an audit is slow, inefficient and open to dangerous error and misinterpretation.

We Love Surveys Limited (Lovesurveys) is a rapidly growing UK-based SME that specialises in clinical pharmacy. The company was founded by Helen Dargie and Janis Silins. Lovesurveys is solving an innovation need that could save over 200 hours of employee time annually per hospital in the UK. This is in the form of a completely digitised drugs audit system, removing the reliance on paper altogether.